Abstraction-Level Energy Accounting and Optimisation in Many-core Programming Languages

Energy efficiency is becoming increasingly important in today's world of battery powered mobile devices and power limited servers. While
performance optimisation is a familiar topic for developers, few are even aware of the effects that source code changes will have on the
energy profiles of their programs. Without knowledge of these effects, compiler and operating system writers cannot create automatic energy
optimisers. To realise the needed energy savings, we require the capability to track energy consumption and associate it to code
and data at a fine granularity. Furthermore, compilers and operating systems must exploit this capability to optimise applications
automatically.

This proposal presents a novel approach to software-centric modelling, measurement, accounting and optimisation of energy-efficiency on
many-core systems. Energy consumption will be matched against programming language abstractions, from basic-blocks to functions,
loops, and parallel constructs, and from variables to data structures, providing developers with the information that they need. The project will use this fine grained accounting to build novel compiler optimisations that target energy consumption. It will create low energy runtime systems that adapt to environmental changes. It will develop energy efficient operating system scheduling that manages multi-tasking for heterogeneous many-cores. The project aims to improve performance per Watt by at least 40%.

Potential impact
We aim to achieve impact through excellence and collaboration.
We identify several activities that realise potential industrial,
economic and societal impact.

*Prototypes
The project will develop prototypes of energy-efficient implementations of
parallel programming languages and energy accounting tools, used as demonstrators
of ideas and potential. Prototyping and
demonstration will maximise our opportunities for industrial engagement
in technology testing and transfer.

*Industrial engagement
Partnerships with ARM, IBM, BluWireless Technology, Freescale Semiconductor, and Herta Security will
provide us with access to in-house software and hardware technology as well as
feedback on the potential exploitation paths of the research
conducted in the project. Through industrial engagement, we will explore options for
licensing technology to industrial partners.

*Spin-out companies
IP for software energy sensors, energy-aware optimising compilers and
energy-aware runtime systems are all viable paths for commercial exploitation by
spin-outs. Both Queen's and Edinburgh have dedicated commercial teams to facilitate and
manage all technology exploitation and transfer opportunities (detailed in the
Pathways to Impact Section).

*Industrial workshops
The project will organise workshops in conjunction with the annual
European conference on High Performance and Embedded Architectures and Compilers
(HiPEAC) and major technical conferences. The investigators have already organised a
number of successful international workshops, including a forthcoming
event in CGO'13, and will continue to do so to disseminate the results.

*Economic Impact:
The Computing Systems market underpins approximately 16% of the global economy. Although services generate most of this revenue, technological and product dominance lead to increased service market share. This project will specifically contribute to future UK economic success by transfer of knowledge and technology to system software, an
ICT sector which is strategically important to the UK. Research on energy-efficient servers and mobile systems presents further significant opportunities for UK companies.
Low-carbon datacentres, where the project can contribute technology to reduce server carbon emissions, and smartphone user productivity,
which the project can improve by extending the battery life, in light of emerging wireless
communication technologies with higher data bandwidth, are two examples with high potential economic
impact.

*Societal Impact:
[Web and Social Media Presence] The project will use the web, social media and news media to the academic
community and the general public. Dissemination of the project will be
achieved through distribution of technical papers, news articles, press releases,
and video presentations.

[Student training] The project raises energy awareness in computing systems research and
education and will provide postgraduate students with much needed
skills in understanding, diagnosing and resolving energy inefficiency in computing
systems.

*Collaboration:
The project partnerships provide outstanding opportunities for collaboration with industry and technology licensing.
Generous contributions of equipment, software and human resources from partners, valued at approximately
£190K, provide additional pathways for research and prototyping.

*Capability:
The investigators have an excellent record in
technology transfer and engaging beneficiaries.
In the recent past, the investigators have engaged in
technology transfer activities with IBM, ARM, CriticalBlue, CodePlay,
Intel, Samsung, Synopsys, SAP, Analytics Engines, and ACE.
Public awareness of key research results will also be stimulated through
reports in newspapers, web-based news media, an